CineSynth (working title) - Sovereign, Controllable AI for the UK Creative Industries

**Project Title:** CineSynth (working title): Sovereign, Controllable AI for the UK Creative Industries

**Lead Organisation:** Angry Swan Labs Ltd

**Summary of Project:** We present CineSynth, a new artificial intelligence (AI) platform designed to solve a major challenge for the UK's film and media industry. Current generative AI tools for creating video content are often unpredictable dice rolls, requiring massive uneconomical compute and the attached environmental consequences. AI training data ambiguity creates intellectual property risks for UK producers. This project aims to solve these issues in an innovative way.

CineSynth will be a "human-in-the-loop" system, meaning it is designed to be a collaborative tool that empowers the creativity of skilled artists rather than replacing them. The platform will give filmmakers precise, deterministic control over AI, allowing them to direct the final output to match their artistic vision.

The funding will be used to conduct the foundational research and development for the core technology. This includes creating a functional prototype (Minimum Viable Product) that will be tested with a UK industry partner. A key feature will be a modular architecture, allowing studios to use legally safe, licensed AI models and even run the system on their own secure hardware.

The project's goal is to create a new, UK-owned technology that makes AI safer and more reliable for our creative industries, protecting UK jobs and intellectual property while enhancing our global competitiveness.